Music in the Metaverse

Music in the Metaverse is an initiative that will lower the barrier to entry for audio creatives to work with immersive virtual environments.

Creative use of spatial audio is integral in creating high-quality immersive experiences and growth for the creative industries. Interoperability, skills deficits and technical complexity between Digital Audio Workstations (DAW) and Game Engines such as Unreal Engine 5 (UE5) currently causes friction.

The industry standard Audio Definition Model (ADM) format is used by market leaders in immersive audio - e.g. Dolby Atmos, Sony360AR, L-Acoustics, D&B Audiotechnik - but there is no support for ADM in any game engine.

We will build a suite of software that hides complexity and provides missing interoperability across existing tools by making an ADM bridge consisting of VST authoring plugins for use in DAWs and a plugin to replicate the spatial audio mix in UE5\.

Composers and sound designers will be able to prototype faster, communicating their ideas in real time through bi-directional editing and transfer. A simplified production pipeline will remove technical barriers, lower costs and reduce the number of specialist skills needed to implement audio assets into 3D virtual environments.